Acoustic Testing 3

To comply with changes in noise emission from plant supplied to the schools for future program, and the reduced ambient atmospheric noise levels newly introduced by local authorities.Air Handlers Northern Ltd has developed a range of improved sound stop panels with various composite materials which clad the Air Handling Products we manufacture offering the project designer significantly lower noise breakout than current products offered by UK and Oversea's manufacturers.